Understanding the Impact of Injury and Infection among the Workers and the Wealthy of the Quarry Bank Mill (1847-1920)

Quarry Bank Mill is one of Britain's leading industrial heritage sites. It was a prime cotton-spinning and weaving estate, housing an industrial community. In 1845, Friedrich Engels described its intense working environs and 'family run' class structure as a site of 'patriarchal servitude'. This PhD examines the health and wellbeing of its community. A key intervention in the historiography is to compare and contrast the wealthy owners, the Greg family, with the workers, especially around health, injury and infection. The project will use current scientific research to inform historical understanding. The Mill can be used to explore the wider question of how ill-health and injury traps people in poverty both in the past and present.